ICF-Circular ssDNAs to deliver gene editing treatments for Inborn Errors of Immunity

Inborn errors of immunity (IEIs) are severe genetic disorders of the blood that typically manifest early in life. They result from mutations in genes essential for the development and function of the immune system. As consequence children suffer life threatening infections leading to early death in the most severe cases.
Scientists are developing new ways to treat these disorders by fixing the DNA of patients’ own blood stem cells. These cells can be taken out of the body, repaired in the laboratory, and then returned to the patient like a blood transfusion. Corrected stem cells then "home" naturally in the bone marrow and start to produce healthy blood cells potentially for life.
We are particularly interested in X-linked agammaglobulinemia (XLA), a serious inherited disease that prevents the body from making antibodies, leaving patients very vulnerable to infections. The disease is X-linked so mainly boys are affected. It is caused by mutations in a gene called BTK (Bruton Tyrosine Kinase) that is involved in the development of B cells (the cells that make antibodies). Without this gene, B cells cannot fully mature in the bone marrow. Mutations are scattered throughout the whole gene.
We have developed a new approach to fix all the mutations in the gene at once. This approach is based on a procedure called gene editing. Blood stem cells are treated with an enzyme that cuts the DNA at the start of the faulty BTK gene and are given a correct copy of the BTK gene that the cells can use to repair themselves, inserting the gene exactly where we want, in its original position. The correct BTK gene was initially delivered using a virus called AAV6 as carrier, which worked well at first, restoring normal B cells. However, long term tests in mice revealed some toxicity of the AAV6 virus with corrected cells declining overtime.
To solve this, we teamed up with a new company, NV Therapeutics, which makes non-viral DNA delivery systems using DNA circles. These circular DNAs are thought to be safer, less toxic and much cheaper to produce than viral systems.
We will test these new circular DNAs in gene editing experiments using blood stem cells from XLA patients. We will see if stem cells, upon gene editing, become capable to develop into B cells and produce antibodies. We will more importantly test cells edited with the new protocol in animal experiments. The goal is to see whether the corrected cells survive long-term in a living organism and produce healthy B cells.
If these tests show that the circular DNA system is effective, we plan to apply for further funding to move toward clinical trials in patients. This will mark the first clinical application of the circular DNA for gene editing. We envisage that many others will follow, as the same procedure can be used to treat almost any IEI.